A Dynamic Computational Model of Pulsatile Brain Blood Flow

Abnormal blood flow is an important factor in many brain diseases including stroke and dementia. Changes in blood pressure, disease of major large blood vessels and alterations in the smaller vessels that penetrate brain tissue can all interfere with the constant supply of nutrients to the brain. We, at Cardiff University Brain Research Imaging Centre (CUBRIC), are developing MRI tools, using state-of-the-art 3T and 7T systems, to assess the health of the brain's blood vessels. To support this, we would like to develop computational models that describe brain blood flow, linking it to MRI signals. Such models will enable us to extract more detailed information about changes to the brain's blood vessels with disease.

In this PhD project, you will develop computational models of blood flow in different compartments of the brain's vascular tree, from major arteries to the smallest capillaries. The 1st year will focus on understanding current computational models of brain blood flow at different scales. Training in MRI simulations will be provided (if required). In the 2nd year, you would combine these models and the Bloch equations that determine MRI signals into a software simulation package of realistic vascular trees. In the 3rd year, we will use these simulations to inform the development/optimisation of new MRI sequences and test if they can better extract health signals from the brain. Thesis write up will be completed in 3.5 years.